Upstream Strength Training Interventions to Improve the Ageing Trajectory of Women in Midlife

In the Phase 1 Zinc Catalyst award women with lived experience
were at the heart of the process. This enabled us to gain deep
insight that will underpin the product development process. We
believe that this will enable us to shape the product so that it is
sensitive to the challenges that women face, and creates a
resonant value proposition that is genuinely unique.
This led to the development of a blueprint for a co-designed
strength training app for women in midlife. We have worked
with women to identify key features, desired functionality, explore
opportunities to collect data, and to understand the visual language
and terminology that resonates. This insight has led to the co-design of a blueprint for an innovative, strength training app.

We identified key factors that differentiate our product including:
(i) the product's credibility; a sound evidence-base was perceived to
be lacking in existing offers and this meant that women did not trust
them.
(ii) the product's inclusivity; existing offers focused on 'sporty-fit
types' and this has the potential to widen existing inequalities in
physical activity participation and more broadly in health.
(iii) the fact that our product is genuinely co-designed with women,
for women. This has influenced every aspect of the development
process including the medium, the visual language, the
underpinning exercise science and the behaviour change
approaches.

The next step is to bring the vision to life, to test our assumptions
and to gain proof of concept. For the next phase we will be focusing
on the opportunity to improve women's health via workplace
wellbeing strategies.